GABAergic interneurones and schizophrenia

Schizophrenia badly affects those that suffer from it. Well known symptoms include hearing voices or other hallucinations. These symptoms can be treated, to some extent, with existing medicines. But there are other problems: patients have disorganized, slow thinking; they have poor concentration, and poor memory. This means that patients with schizophrenia often cannot organize their everyday lives. Drugs that would improve the thinking and memory abilities of patients are much needed. To invent new drugs requires understanding the brain circuits needed for thinking and memory. We and other researchers believe that a specific type of brain cell has gone wrong in schizophrenia, and that these cells are not wired up properly. This type of cell usually says no to other cells. But more than just saying no, these are master command cells; they say no to many thousands of other brain cells all at once. Patients with schizophrenia may have faulty command cells that do not properly say no. Using genetically altered mice, we plan to model and study the master brain cells and learn how they work. We hope that our research will one day lead to better drugs that help patients improve their memory and thinking.

Technical abstract
Schizophrenia affects approximately 1% of the population. Patients suffer from psychosis (delusions, perceptual disturbances and hallucinations) and disruptions in cognitive functions: attention, working memory and planned behaviour. Medication reduces the psychosis but not the cognitive impairments; unfortunately, it is the latter that most hinder daily life and their extent best predicts long-term outcome. A central hypothesis is that cognitive processing is reflected by variations in the external electrical field ? e.g. gamma (30-90Hz) oscillations. Cognitive theories predict that oscillations provide reference signals for representing, processing and storing information by transiently synchronized groups of neurons. In patients suffering from schizophrenia, gamma is reduced, and may underlie the cognitive deficits. To develop targeted treatments for the cognitive defects will require greater knowledge of the circuits that govern working memory (the ability to keep events ?in mind? for short time periods). In spite of our increasing knowledge about the ?wiring diagram? of the hippocampus and neocortex, little is known about the specific contributions that the diverse interneurone types make to behaviour. We propose to study unique models we have generated that would (1) inform on how gamma oscillations are regulated; (2) permit for the first time these oscillations to be reversibly and selectively manipulated to see if this correlates with behaviour (working memory); and (3) reveal if GABA-A receptor signalling shapes the establishment of this neuronal network during development. We would:
(A) functionally and selectively remove parvalbumin-expressing interneurons from local circuits. This will enable us to test if long-term malfunctions of this cell class produce and phenocopy the change in network activity found in schizophrenia. Will removal of parvalbumin cells impair working memory, defined as the cognitive process that stores and manipulates information relevant only for a short period of time during an experimental session?
(B) refine a new and original approach we have developed (the ?zolpidem method?) to dissect circuit components.
(C) use the ?zolpidem method? to selectively and reversibly increase GABAergic drive onto hippocampal and fronto-cortical parvalbumin-containing cells in vivo, and study the consequences to see if (i) gamma oscillations are reversibly decreased; and (ii) if this decrease can be correlated with poorer working memory.
(D) use a GABA-A receptor ?g2 knockdown? to analyse how GABA transmission affects the phenotype of GABAergic neurons in the neocortex.